Germany:UK- NeuroSecure: Building Trustworthy PUFs for Neuromorphic Chips.

Cyber security is an increasingly serious issue particularly in domains such as finance, public services, medicine, and other high value targets. Neurosecure brings together complementary expertise at the University of Sheffield and Forschungszentrum Jülich GmbH to enhance hardware security especially in low power smart sensor or smartphone applications. It aims to address vulnerabilities in next generation memristor crossbar array based AI hardware, arising from leakage paths, or other forms of malicious attacks to steal IP sensitive model weights and introduce classification errors.
Neurosecure explores Physically Unclonable Functions, PUFs, which are one of the most promising hardware-based security primitives available today. PUFs generate a cryptographic key “on-the-fly” based on the device-to-device variability of memristors that is inherent to a manufacturing process and cannot be replicated. Our proposed technique aims to make the relationship between the challenge and its response even more obscure for machine learning to hack in a conventional PUF.
The teams will carry out characterization of memristors at their respective sites, supply data to each other to examine the feasibility of their proposed technique against adversarial attacks. Mutual visits are planned to develop collaborative links that can provide a route towards manufacturing which is a core competence of FZJ who have previously heterogeneously integrated memristor crossbar arrays on 180 nm CMOS.